COVID-19 Social distancing application - "SPACER"

The UK faces a big challenge, COVID-19 confirmed cases are rising, affecting lives and challenging social norms. The strategy of slowing the spread of COVID-19 across the nation through social distancing amongst other methods needs the public to listen and act to limit the spread of the virus, thus relieving the burden on NHS services.

SPACER is a free to use app for the public designed to help combat COVID-19 and encourage people to follow government guidelines. The SPACER application aims to empower the public and support the Government's social distancing rules through building awareness and motivates users to maintain 2 metre distance from someone else outside of their household. Utilising Bluetooth modules within mobile phones, the application will determine accurate distance between individuals. As well as showing daily reports, the application whitelists devices so members belonging in the same household do not receive alerts. The app will detect when a user has returned to their "home" Wi-Fi, notifying the user to wash their hands and wear masks. A key insights feature provides tips to cope with anxieties with a focus on well-being. MIG's SPACER application prides itself on not storing or using any user's personal data, reassuring users that the application is designed to broaden awareness and help people adhere to government guidelines during this difficult time. The goal is that it will help alert people if they are within 2 metres of each other which aids preventing the mode of transmission and breaking the chain of infection.

SPACER commercial offers retail, office and care home facilities a mapped view of locations of users who have devices that feature bluetooth. Using beacon technology and triangulation, loci of devices are accurately shown to users responsible for the wellbeing of others.

SPACER dose NOT record any personal data and can be used completely anonymously or you create a login. We know that as nation we can beat COVID 19 and 'MORE SPACE MEANS MORE LIVES'